Astrophysics Consolidated Grant

Many astrophysical phenomena involve complex interactions between magnetic fields and fluid flows, often at parameter values far beyond any terrestrial laboratory experiments. We intend to undertake a systematic programme of research to investigate some of these interactions in several astrophysical objects. We shall utilise a combination of analytical and numerical techniques (including the application of state-of-the-art numerical algorithms optimised for use on massively parallel machines) to gain an understanding of such phenomena. Our unifying philosophy is to investigate the fundamental physical interactions in these astrophysical objects and to use expertise gained in one area in order to make progress in other situations with similar underlying dynamics. In all cases we also intend to connect our theoretical/numerical results with astronomically observable quantities. The specific phenomena that we shall address in this proposal are:

(1) Relativistic jets emanating from active galactic nuclei, and the physics governing instabilities that eventually develop over sufficiently large distances from their origin.
(2) Tidal flows in stars and planets, and how the energy dissipated by them affects the evolution of extra-solar planetary systems and binary stars.
(3) Magnetic and thermal evolution of highly magnetised neutron stars, and how this relates to the bursts and flares observed in such stars.
(4) The atmospheres of extra-solar planets, and how they respond to extremely asymmetric heating from their parent stars.

Potential impact
The British public has a great deal of interest in astronomy, as evidenced by the more than 200 amateur astronomical societies. We have already been involved in giving talks to such societies, and will expand our impact in this direction. We further intend to describe some of our most interesting results in articles for popular science and astronomy magazines. We believe there is considerable scope for explaining the astrophysical theories believed to be behind some of the astronomical observations.

Regarding more technical items, STFC recognizes three ways of maximizing the impact of its investment for the benefit of the United Kingdom and its people - world-class research, world-class innovation and world-class skills. We believe our work qualifies on all three counts, in terms of the astrophysical research itself, the innovation of fundamentally new numerical methods (which may also be useful in areas outside astrophysics), and the training of Postdocs and PhD students in utilizing high-performance computing skills (which again are enormously useful in many areas outside astrophysics).